An innovative integrated digital shareholder and corporate organisational solution to allow SMEs to engage with shareholders remotely and transparently

Purposeful Ventures Limited is a rapidly growing UK SME specialising in Tech-for-Good. The company will develop an integrated digital shareholder and corporate organisational solution through a public DLT that will allow SMEs to manage and safely control investor ownership records as well as engage with the shareholders remotely and transparently, whilst directly reducing the amount of carbon released into Earth's atmosphere.